Future Music Innovations

The aim of this short project is to partner with specialist skills and knowledge pertaining to the use of various open-data categories (including social media, GPS, etc) with a view to adding extra value to our music-location mobile phone apps (initially iOS) currently under development.In particular, our requirement is to understand the capabilities of how open-data might add further value to our app users and also lead to additional revenue channels.Success in this initial, limited project is likely to lead to further collaboration with the partner organisation.